Combining machine learning and polymer physics simulations to study the mechanisms of genome organisation and gene transcription regulation

The spatial organisation of the genome in the cell nucleus is tightly linked to gene regulation. Inactive genome regions (containing silenced genes) tend to be close to other inactive regions, and at the nuclear periphery. Active genes tend to be located in the nuclear interior. Gene expression often requires that gene promoters come into physical contact with enhancers (regulatory sites which can be far away from the gene along the chromosome) within the so-called "active compartment". As cells differentiate, different genes move between the active and inactive compartments. How this organisation changes, and what mechanisms drive it is still not fully understood, despite recent advances in experimental methods.
So-called "chromosome-conformation-capture" experiments, such as HiC, from which 3D genome structure can be inferred, are time-consuming, expensive, and difficult to interpret. Computational methods which can make predictions, help target new experiments or help us better understand these experimental datasets are therefore very useful. For example, machine learning (ML) has previously been used to predict Hi-C maps using data on DNA sequence and "histone modifications" (HMs; these are chemical "tags" which mark, or alter the properties of, different chromosome regions). Additionally, polymer physics simulations, where chromosomes are represented as chains of "beads" in simple mechanistic models, have been successfully used to understand some of the mechanisms driving the organisation, and also make predictions. Both approaches have to date been used to focus on the fine details of interactions.

In this project, ML and physics-based methods will be combined with the aim to understand higher-level chromosome organisation at the whole-nucleus scale. Particularly, it is not clear what controls the relative positions of genes and chromosomes within the nucleus, and how these change through differentiation. Previous work with polymer simulations has used HM data to apply properties to beads; in the context of a lower-resolution whole-genome model, how to do this a priori is unclear. To overcome this, we will use ML to generate the rules for converting HM data into a physics force field. We will also develop a multi-resolution polymer model, where some regions are represented at higher resolution than others; ML will be used to identify where the additional resolution is needed, and where it can be sacrificed for simulation efficiency. The end result will be an ML-aided polymer model which can predict whole-genome organisation through differentiation; the mechanistic nature of polymer simulations allows interventions to be made, probing different scenarios to gain understanding of the underlying mechanisms. Publicly available Hi-C and HM data will be used for model development, training, and validation. We will work closely with experimental collaborators to ensure the modelling tools can be quickly deployed to answer key biomedical questions, and can be applied to the latest experimental data.
Genome regulation via spatial organisation is also important in many diseases, including cancers. Genome rearrangements result when a double strand DNA break is incorrectly repaired. For example, a gene might find itself moved from an inactive to an active region; this can drive gene overexpression. In some cases, this leads to cell proliferation and cancer. An example is in immune system (e.g., B cells and T cells), where in normal function there is programmed DNA breakage and repair; when this goes wrong cancer can develop. Key B- or T-cell enhancers get moved close to proto-oncogenes; why some particular rearrangements occur more than others is thought to depend on the large-scale organisation of the chromosomes in the nucleus. We will apply the ML-aided polymer simulations to study this process at different cell development stages and as cancers develop.